University of Warwick and Mura Technologies Limited KTP 23_24 R6

To produce an environmental impact modelling platform and know-how that delivers sustainability evidence for infrastructure project development, technology licence sales and regulatory compliance for Mura Technology's HydroPRSTM advanced plastic recycling process.